Design of an organ-on-a-chip model of soft-hard tissue interfaces

The project will focus on the understanding of soft-hard tissue interfaces and their remodelling in physiological and pathological scenarios.

Interfaces between hard and soft tissues are essential for the biomechanical function of the musculo-skeletal system. Such soft-hard interfaces indeed transfer significant stress during biomechanical stimulation and macroscale motility. However, in pathological scenarios and during ageing, these interfaces can typically weaken and lose some of their strength and associated biomechanical function. In collaboration with GlaxoSmithKline, the proposed project will make use of organ-on-chip platforms developed in the Gautrot lab to study soft-hard tissue interfaces, their formation and remodelling during physiological and pathological scenarios, and in response to mechanical challenge.

The student will develop multidisciplinary skills in biomedical engineering, the fabrication of organ-on-chips and stem cell culture for the development of advanced 3D tissue culture models. To support this work, the student will be trained in the characterisation of biological samples (confocal microscopy, live microscopy, electron microscopy, western blotting, qPCR) and biophysical characterisation techniques. This project will be integrated with other projects in our group focusing on the development of novel smart biomaterials and biointerfaces (http://biointerfaces.qmul.ac.uk/), fields in which our research group has a strong track-record (see Nano Lett 2018 and 2014, ACS Nano 2018, Nature Materials 2012, Nature Cell Biology 2010, Chem. Rev. 2014).